Tellus How - An exemplar approach for end-user innovation and follow up of major NERC environmental survey projects

TELLUS HOW builds on the NERC-funded Tellus South West and G-Base survey projects completed in 2013-14 in Cornwall and Devon. Using Tellus South West as an exemplar, TELLUS HOW will broaden stakeholder understanding, application and innovative use of NERC data, embed NERC research and data into end-user business processes, identify and communicate evidence of impact, and recommend clear pathways and mechanisms to enhance both the impact of future NERC environmental survey projects and the likelihood of future funding contributions from external partners and consortia.
The TELLUS HOW Delivery Partners comprise the NERC British Geological Survey (BGS), the NERC Centre for Ecology and Hydrology (CEH), and the University of Exeter Camborne School of Mines (CSM) and Research and Knowledge Transfer (RKT) departments.
The project is built around a series of secondments of Delivery Partners' staff to businesses and local government (the End User Partners) in the south west region:
Cornwall Council is the unitary authority for Cornwall and the Scilly Isles, with a wide range of regulatory and public service responsibilities for a population of over half a million people. Tellus How will assist the Council with aspirations and concerns in environmental management including natural and industrial heritage, health and wellbeing, and planning and regeneration. Best practices and lessons learned will be transferable to other local government organisations both regionally and nationally.
Cornwall Wildlife Trust (CWT), the Environmental Records Centre for Cornwall and Isles of Scilly (ERCCIS) and Cornwall Environment Consultants Ltd (CEC), is a suite of close working SMEs and organisations seeking to support and protect wildlife and biodiversity improvement across Cornwall, the Isles of Scilly and wider region. The secondments will assist CEC to strengthen or develop new services and help CWT / ERCCIS develop knowledge and capability that is exportable to other Wildlife Trusts, NGO's and records centres.
Treliver Minerals Ltd is a UK registered company (SME) with active involvement in exploration for tin and associated metals in south west England. Tellus HOW will assist the company with their exploration objectives through ground-truthing of Tellus data and understanding of underpinning controls on mineralisation.
Wardell Armstrong International is a mining engineering/environmental consultancy that services the industrial minerals sector from ten regional offices in the UK and international offices in Kazakhstan and Russia, with a staff complement close to 400. Tellus How secondments will assist the company develop new applications of Tellus type datasets for its international business including evaluation of spatial data modelling and visualisation tools.
3D Mine Surveying International Ltd is a Cornwall-based SME offering a range of services including infrastructure modelling, 3D design analysis, volumetric surveys, 3D visualisation, forensic analysis and hazardous condition surveys. 3DMSI already have advanced technical expertise in place to exploit TELLUS data, but intend through this project to work with other stakeholders and partners to explore new business opportunities and develop collaborative activity.
Each secondment will provide End Users with direct access to Delivery Partners' expertise and know-how in data interpretation, applications and management, and assist with integration of NERC data and knowledge into their business processes, information systems, toolsets and training programmes. Feedback to Delivery Partners and NERC will provide evidence and case studies of impact of NERC data and research, improved understanding of end users business needs, and guidance on specific user requirements for data delivery mechanisms, access and interpretation tools and associated skills requirements.
Keywords: Tellus, knowledge exchange, secondments, commercial, SMEs, local government

Potential impact
While Tellus and G-BASE data have a wide and diverse range of scientific, environmental and technical applications, these may be either unfamiliar or inaccessible to many potential end users. To realise the value of these data and applications requires effective interaction, with scientific and technical experts working alongside end-users to understand their business requirements, day to day demands, constraints and priorities. There is a clear need to provide some technical and focussed support to help local end users identify business opportunities from the Tellus data as well as support in building skills and capabilities. This is of particular value to SME stakeholders who may lack the in-house resources to access, keep pace with and develop new technical and or science-led opportunities based on these datasets. There is also a need to upscale knowledge exchange to regional and national scale, to establish a wider understanding of the value of NERC environmental data and help local and regional enterprise partnerships attract national and European investments for innovative, science-led projects in the environment, resource, technology and human health sectors.

TELLUS HOW is therefore constructed around a series of secondments that provide end users with access to skilled scientists, technical know-how and interpretation tools to deliver business value from the data. TELLUS HOW:

Provides direct advice and hands-on guidance from scientific and technical experts on NERC data and research, helping the End User partners realise and develop potential applications; this is of particular value to SME partners who may not have the in-house resources to develop new technical and or science-led business opportunities based on these datasets;

Assists with evaluating and developing tools, software, information systems, data interoperability and methods to transform NERC data into 'business and policy ready' outcomes, and opportunities to provide new services to clients or existing services in more efficient ways;

Helps partners identify digital informatics opportunities including ways of exploiting new data in new ways for specific applications e.g. gamification, visualisations etc;

Enables partners to influence and provide future input to prioritisation, design and delivery of NERC environmental survey and monitoring projects to improve their alignment of NERC with individual business and sectoral needs and follow up wealth creation and environmental sustainability opportunities;

Encourages input to recommendations and best practices for improved delivery mechanisms for NERC data and science in the future;

Provides access to selected NERC value-added data, software, tools (under innovation or evaluation licence terms) and hardware (i.e. UoE Beowold Cluster, super computer) for the duration of the secondments, with access to associated technical and scientific expertise to make the most of these opportunities;

Provides mentoring and Continuing Professional Development opportunities for End-User Partners' staff (and for project secondees, see below), building local capacity and capability in the use, manipulation and management of big data;

Supports collaboration and business engagement between BGS, CEH, CSM and the wider community of end-users and stakeholders, encouraging a knowledge transfer 'ripple effect' to end users' partners and clients, encouraging take up and use of NERC data and science.